Female led smart home business - AirEx

Buildings in use account for 44% of greenhouse gas emissions in the UK, and while governments introduced various energy efficiency schemes to reduce carbon emissions in domestic homes, the range of products that cost-effectively address energy efficiency is extremely limited. To address this challenge, me and my team have designed and developed a patent-pending, award-winning smart home technology that saves 15% on a home's heating bills, without compromising air quality. Its smart sensors monitor and analyse environmental conditions while its cloud-based algorithms automatically regulate the airflow. As a result, AirEx improves residents' thermal comfort, ensures good air quality and is able to reduce the home's heat loss by c. 15% - with an associated 2-3 years payback. Furthermore, the real-time data AirEx provides helps Facility Managers to significantly reduce their repair & maintenance expenditures by enabling preventative maintenance (e.g. flagging up indicators of damp).